Non-State Education and Ethnic Conflict in Myanmar

This network aims to bring together London-based scholars working on education, knowledge and ethnonational conflict with education researchers and practitioners in Myanmar. Its main aim is to analyse the role of non-state education in Myanmar's competing nation-building projects and ethnic conflict. In doing so to it aims to a) generate academic and policy-relevant knowledge on the extensive landscape of non-state ethnic minority-based education regimes in Myanmar's conflict zones, to b) aid capacity building of education practitioners and researchers in Myanmar's ethnic minority communities, and to c) to inform the country's education reform, including international donors engaged in the reform process.

This is important as education has long served as a main vehicle for Myanmar's violent nation-building, including the forced assimilation of its ethnic minorities. At the same time, competing non-state education regimes have emerged as one of the means of resistance amongst the numerous revolutionary movements recruited from ethnic minorities. In order to analyse the politics of these non-state education regimes the network will use participatory research methods, including auto-ethnographic approaches that draw on the extensive experience of its local participants: education researchers who are themselves involved in non-state education provision. This will help to address the main paradoxes that ethnic-minority education providers are confronted with: 1) the tension between their aspiration to modernity and their need to create and preserve identities, ancestry and heritage and 2) the tension between resistance against an ethnocratic state oppression and the need to homogenise and solidify fluid and diverse ethnic minority identities into salient ethnic categories under the banner of an alternative nationalism.

The network aims to address these challenges in three workshops (two in Myanmar and one in London). The workshops will provide the platform to connect the network, generate empirical and conceptual knowledge about non-state education in Myanmar, provide a platform for knowledge and experience sharing between participants, and inform Myanmar's education reform and international donors by incorporating seminars for a policy audience. The network will also disseminate its findings through academic, media and policy publications.

Potential impact
The network will make important impacts in the fields of education, conflict transformation and peacebuilding in Myanmar during and beyond the 24 months of AHRC funding. In doing so the network addresses Goals 4 and 16 of the UN Sustainable Development Goals, namely: ensuring inclusive and equitable quality education and the promotion of peaceful and inclusive societies that provide access to justice for all and promote the building of effective, accountable and inclusive institutions at all levels. In particular the network's activities will benefit marginalised ethnic minority communities in the country's conflict-torn border areas, where competing state and non-state education regimes have become part and parcel of ethnic conflict. The network will do so by identifying, benefitting and addressing key stakeholders engaged in education and conflict in Myanmar. These can be broadly split into three groups, who will benefit in different ways: a) non-state educators, b) wider civil society and c) Myanmar policy-makers and international donors.

The network will primarily benefit non-state educator by involving important stakeholders from different ethnic-minority based education regimes as key participants in the network itself. By including Ja Htoi Pan, Saw La Eh Moo and Athong Makury in the network's core team, the network already comprises of key educationalists from the Kachin, Karen, Naga minority nationalities. Utilising the connections of our project partner Tharti Myay Foundation, the network will also be able to identify and include key stakeholders from the Chin, Mon and Shan minority nationalities as well as progressive non-state education providers from the Bamar community. Non-state educators from this variety of ethnic communities will thus be present at all three workshops, which will address capacity building amongst non-state educators by providing a platform of mutual learning. Activities will be based on participatory methodology, including auto-ethnographies, which enable participants to share knowledge and experiences across different contexts and to develop a shared understanding of the challenges faced by non-state education regimes, including their similarities and differences. The second workshop will bring the network's fifteen key participants from Myanmar to London in order to further this exchange with researchers engaged in education and nationalist conflict in comparative contexts. The workshops will also provide the basis for the network's policy engagement (see below). The network will also benefit civil society in Myanmar more broadly by involving gender expert Ja Seng Ra, ethnic reconciliation activist Sunny Neupane and environmentalist Athong Makury in the core team as well inviting other members of civil society to the third workshop in Yangon (with the help of Tharti Myay Foundation). Engaging them in knowledge sharing and policy activities of the network is important as cross-cutting social and political issues surrounding gender, the environment or health, cannot be separated from the politics of education.

In creating this network of non-state educationalists and civil society, the network also aims at benefiting policy-makers and donors by feeding its findings and recommendations into Myanmar's education reform process, the National Education Strategic Plan. We particularly aim to produce recommendations about question of how Myanmar's non-state education regimes can be integrated into wider conflict transformation and peacebuilding strategies. To do so the workshop in London and Yangon will include policy seminars with stakeholders from DFiD, the FCO, the British Council, the Myanmar Embassy (in the London workshop) and Myanmar's Ministry of Education, DfID and the British Council (in the Yangon workshop). These seminars will provide a platform for presenting findings and recommendations, including the release of the network's policy report (at the Yangon workshop).